SmartEye Is A One-Stop Regulatory Solution That Will Help Life-Saving Medical Devices Get To Market Faster

Anindya Mookerjea, Smitha Prabhu, Geof Wolfenden and Bulla Singh founded the rapidly growing SME known as S-Cube. This UK-based start-up company recognises the current unparalleled demands on medical device manufacturers. As circumstances associated with COVID-19 hinder life-saving medical device development, S-Cube seeks to create and confer novel solutions. SmartEye, a one-stop platform, will streamline the regulatory process for manufacturers to increase efficiency and overcome current obstacles. Additionally, by providing tools to conduct remote audits and anticipate patient needs, SmartEye will enable manufacturers to move forward with confidence in any circumstances.